Smart monitoring of infrastructure to prevent damage caused by insects

"SolidSpark is seeking to develop innovative, low cost systems to detect pests and enable early intervention to resolve infestations before they take hold. This has significant advantages for asset owners:

* Reduced inspection costs
* More reliable identification of a potential infestation
* Earlier detection means that intervention is cheaper, quicker to perform and can be scheduled to maximise asset utilisation
* Prophylactic intervention is not required, eliminating unnecessary chemical use

The project will allow SolidSpark to develop detection algorithms, communications systems and supporting software essential to the development of products that promise to transform the pest-control industry. The project will enable dramatic growth of export income to the UK and create a number of highly technical jobs.

It will also have the following broader benefits:

* Increased exports for the UK
* Reduced infrastructure damage
* Reduced use of insecticides"